Biaco Energy Trial

A trial to test the performance of a zero-carbon energy cell in an operational commercial horticultural context. The stability and efficiency of the energy system will be tested and water output quality analysed to inform the business case for adoption.